Studying highly boosted Higgs bosons in the bb decay mode

The aim of the thesis is to study the transverse momentum spectrum of the Higgs boson as measured by thhe ATLAS experiment at the LHC above 400 GeV/c. In this kinematic region production would be particularly sensitive to the impact of new, undiscovered particles which might change the rate, A discovery here would provide clues to the natrualness problem - why the Higgs mass is so different from the Planck scale.
The identification of such boosted Higgs bosons will require a significant overhaul of the b-tagging techniques employed by ATLAS. These assume the b quarks decay inside the beam pipe, but at these momenta half or more produce b hadrons which traverse part of the detector before decaying. Thus significant improvements are required.
At present ATLAS has made no studies of this process, of this is completely new.